Deviant online communities: An interdisciplinary approach

My research uses theory and methods from sociology and forensic linguistics to examine how users participate in harmful online communities, and how their participation changes over time across their 'careers' as community members. This allows me to understand the nature of the connections between the individual and these harmful communities, and how people establish themselves as influential members of these groups.

In my doctoral research, I investigated these 'careers' in the context of a white nationalist forum, supplementing my background in linguistics by grounding the research in sociological theories of social movements and authority within groups. I showed that engagement with the forum is often short-lived, even among users who linguistically express a commitment to racist, white nationalist ideals. However, these very short careers are just one of the four main career types I identified. My examination of long-term participation in the community showed that, contrary to expectations, users did not necessarily express more extreme and racist ideas over time. Instead, they treat the forum as a place for social connections and support. Racist ideology is therefore only one piece of the puzzle when tackling such communities.

More recently, I have been working on a short postdoctoral project, adapting the methodological framework that I developed during my PhD and applying it in a new harmful online community. Funded by the UK government, the project responds directly to their security priorities, exploring a dark web community dedicated to the sexual exploitation and abuse of children (CSEA). This research forms the early stages of a comparative perspective on careers across harmful communities, allowing me to understand the nature of careers more generally, as well as how the specific context influences careers.

The primary goal of the fellowship is for me to become a stronger researcher, able to draw on a wide range of theoretical and analytical perspectives and methods from across disciplines. I will do so by developing as a sociologist, while still keeping in touch with my background in linguistics, offering new insights to both disciplines. The fellowship will support me to carry out additional research which bridges this disciplinary gap, continuing my postdoctoral work into CSEA communities in order to develop a more thorough understanding of careers and user behaviour across different harmful communities. I will also undertake training in further quantitative methods for social science research. Quantitative methods were essential for my PhD research, and I am keen to broaden my knowledge and experience of such methods, both to support the research proposed for this fellowship and to make me a more adaptable interdisciplinary researcher in my own career ahead. This research and training will contribute to my production of a range of academic and non-academic outputs, including an academic journal article based on my PhD, and a proposal and chapters for a book exploring the concept of the user 'career' in harmful online spaces. I will disseminate my work through conferences for both sociological and linguistic audiences, as well as continuing to foster my relationship with my current government funder, creating a clear pathway to real-world impact. The work I carry out during the fellowship will ensure that I am a strong competitor for future career opportunities, and I will profit from this by using the fellowship period to prepare a proposal for a subsequent early career fellowship.